NiyamR AI

NIYAM R AI is an AI-powered compliance automation platform designed to help companies in regulated sectors such as pharmaceuticals, finance, and healthcare meet the growing demands of legal and ethical oversight around artificial intelligence and product governance.

As regulatory frameworks like the EU AI Act, GxP standards, ISO certifications, and international labelling and safety requirements become more complex and far-reaching, small and mid-sized enterprises (SMEs) are often left without the tools or expertise to comply effectively. NIYAM R AI addresses this gap by using explainable AI to simplify and automate key compliance processes. It enables companies to carry out real-time self-assessments, risk classifications, documentation generation, and audit preparation across multiple regulatory regimes.

The platform's core innovation lies in its ability to interpret both regulatory text and company-specific workflows, using natural language processing and machine learning to map internal systems to legal obligations. This results in dynamic, up-to-date compliance guidance and outputs that are aligned with legal requirements and audit standards, helping companies reduce regulatory risk and increase trust in their AI-enabled products and services.

NIYAM R AI is designed to integrate seamlessly into existing development and governance workflows. It allows organisations to embed compliance throughout the product lifecycle, rather than treating it as a post-development step. This reduces delays, improves quality, and ensures that regulatory requirements are met continuously, not just at audit time.

The project is especially relevant at a time when AI technologies are rapidly expanding across high-impact domains and regulatory bodies are increasing their focus on responsible AI development and deployment. By making compliance more accessible, scalable, and intelligent, NIYAM R AI supports innovation while safeguarding the public interest.

This funding will support the development and pilot deployment of the platform. It will enable us to refine the underlying AI models, expand regulatory coverage, and validate the solution with real-world partners in the pharmaceutical, health, and finance sectors.

NIYAM R AI represents an important step toward democratising regulatory compliance and building a more transparent, trustworthy AI ecosystem. We are excited to contribute to the future of safe, responsible technology adoption in sectors that directly affect human lives.